Black hole accretion flows

The goal of this PhD project is to understand accretion flows onto supermassive black holes at the centres of galaxies. You will make use of data from space-based observatories to study extremely hot, X-ray emitting gas before it plunges into the black hole. We have developed a numerical model (written in the Julia programming language) that describes the X-ray spectrum and variability produced by this accreting gas. The model predictions depend on the black hole spin, geometry of the disc and X-ray emitting corona, and the strong gravity near the black hole. By fitting these models to X-ray data you will determine the properties of the inner accretion flow and space-time. These observations can also be used to test general relativity. This project is important because active galactic nuclei, powered by accreting supermassive black holes, play an important role in galaxy evolution. This project is suitable for students interested in mathematical physics, numerical modelling, and data analysis. There will be opportunities to work collaboratively with a small group, and to present your work at international conferences.